University of Leicester and Synoptix Limited

To develop a Machine Learning and Artificial Intelligence based Object Detection System to improve the safety and reliability of level crossings across the entire UK's rail network.